The Effects of Manufacturing Paramenters on the Propoerties of Uranium Silicide

The aim of the PhD will be to establish a link between the powder characteristics, pellet manufacturing parameters , and the resulting pellet properties. It is expected that specific research goals will be set following the initial period of research.